Healthy Weight Through Community and Innovation – South London’s Approach

Obesity in south London is going to be managed in an innovative new way using community pharmacists and family weight management hubs.

Over half of adults in south London live with excess weight, creating a critical public health challenge: 57% in southwest London (SWL) and 56% in southeast London (SEL). Childhood obesity is equally challenging with a third of school-aged children above a healthy weight in SWL, and SEL consistently reporting higher rates of childhood obesity than national and regional averages. These are driving demand for primary care and specialist weight management services (SWMS) which are already severely constrained.

This project will unlock capacity in primary and community care using the accessibility and clinical expertise of community pharmacists, neighbourhood models, and digital innovation.

Firstly, it will implement an innovative weight management pathway through community pharmacies and primary care, building on the proven success of the Independent Pathfinder Pharmacy prescribing model. This tested how community pharmacists can use independent prescribing, and this approach will reduce pressure on general practice by enabling pharmacists to deliver safe, effective interventions closer to home. Specialist wraparound multidisciplinary support will also be provided, with patients given the most suitable personalised support based on clinical need. This support will be available online or in-person should this be preferred.

Secondly, adult and family weight management hubs will be created to build capacity into emerging neighbourhood health services, delivered with wraparound care and supporting access to medications where needed.

This new model of care will enable the right support to be provided from prevention through to treatment and discharge.